Neurochemical and quantitative structural basis of different facets of impulsivity in conduct disorder: A multimodal neuroimaging approach.

This project will investigate the neurochemical and structural brain associations of impulsivity in Conduct Disorder. The student will develop skills in leading a neuroimaging project, including in recruitment, psychometric assessment, and neurocognitive testing. They will learn how to gather and analyse magnetic resonance spectroscopy and quantitative MRI data. They will develop their statistical skill-set by handling a large dataset and training in advanced multivariate statistical analyses (machine learning).